EnergyAce A4 Home

Power Efficient Systems Ltd (PES) are a UK based manufacturer and solution provider who have developed a range of patented energy saving systems to save on electricity consumption and improve efficiency for industrial, commercial and are now looking at the domestic market.

Established in January 2002, PES are an engineering led organisation delivering real measurable savings in many areas of commerce.

The company is currently experiencing a high degree of growth and have been selected by Goldman Sachs for their accelerated business development program taking place at the Said Business School, at Oxford University.

This phenomenal growth is due mainly to the development of EnergyAce, the innovative energy saving system and its delivery with transparency in both application and proof of savings.

The company has earned many accreditations and is associated with the Electrical Contractors Association (ECA), ISO 9001, SafeContractor, Constructionline, UKTI Passport to Export designed to assist UK companies to export globally, the Carbon Trust and Vishay, one of the world’s largest and quality conscious manufacturers of high quality capacitors in the world.

Our manufacturing base is located in Skelmersdale, West Lancashire although our busy service and maintenance department has qualified electrical engineers deployed throughout the UK